Humanitarian Protection in the Liptako-Gourma region

The proposed 2-year project (2020-2022) by the Stockholm International Peace Research Institute (SIPRI), the Danish Refugee Council (DRC) and local research partners, namely the Centre for Democratic Governance (CGD) in Burkina Faso, Point Sud in Mali and the Laboratoire d'Etudes et de Recherche sur les Dynamiques Sociales et le Développement Local (LASDEL) in Niger, focuses on the Liptako-Gourma region, encompassing Burkina Faso, Mali and Niger. Since 2015, this border region has become the epicenter of the Sahel crisis and both state and non-state armed groups have committed serious violations of International Humanitarian Law (IHL). Despite several national and international initiatives, the number of conflict-related victims has increased from 199 in 2012 to 1 464 in 2018, with a significant increase of IDPs, food insecurity, school closures, and gender-based violence.

Several factors are at play, such as the absence of the state, the competition over natural resources, violent extremism, or the proliferation of self-protection militias and climate change. The project will focus on impact of restraint (theme 3) and impact of local protection mechanisms (theme 4), with diversity/gender as a crosscutting theme. The project will be structured around the following research questions: What are the protection threats, risks and vulnerabilities across the different groups of the population of Liptako-Gourma? What local protection mechanism do they use? On which social norms and rules are they based? What is the relation between local protection mechanisms and restraint from violence? Are there risks for people to protect themselves? How do humanitarian protection responses interact with local protection mechanisms (positive, neutral or negative)? How do the different groups of the population assess the impact of humanitarian responses on their own protection and safety? How can humanitarian protection optimally complement and support local protection mechanisms, without having any possible unintended negative consequences?

The project aims to address the knowledge gaps and identify perceptions, priorities and needs of local populations in order (i) to document the situations at the grass-root level, (ii) to improve the effectiveness of DRC cycles of humanitarian protection programmes, and (iii) to support all relevant stakeholders through evidence-based analysis in better understanding the priorities of affected communities. To do so, the project will use a mixed research approach of quantitative surveys and qualitative studies led by networks of trained facilitators and researchers in each country to (a) better understand security and humanitarian issues at the micro-local level and; (b) measure the relevance and impact of humanitarian protection interventions in the region.

Dedicated publications, regional events (validation/national sharing workshops, regional conference, practitioner meeting) and outputs (press conferences, video films) will allow a large dissemination of the findings and contribute to maximise the overall impact of the project. To ensure a long-term impact and sustainability of the project, the proposal also develops a capacity-building component for facilitators and researchers in the three countries in order to develop a local ownership of the methodology and working relations between partners in the three countries.

Potential impact
The project's impact will be determined according to the three following pillars:

1. Dissemination and advocacy

Beyond the internal validation processes, the project's findings will be presented through selected publications and dedicated public events gathering policy-makers representatives from national institutions, foreign embassies, IOs, UN, EU, AU, regional organisations (ECOWAS, G5 Sahel), CSOs, national and international NGOs, media and academics. These events will take place in the three countries' capitals and in Dakar where DRC's regional headquarters are located. A mid-term report will be published in 2021 and the final report in 2022. Press conferences and video films will complement that pillar in order to maximise the project visibility and impact by targeting a greater diversity of audiences.

2. Evidence-based programming and integration of the project lessons learned

At each stage of the research process, SIPRI will work closely with DRC to include practitioners' priorities and lessons learned. DRC will adapt the main findings to their own humanitarian and protection programmes, in close coordination with Danish Demining Group's staff in the Liptako-Gourma. The project will disseminate the results and added value of evidence-based programming to the broader humanitarian community and target groups in order to ensure that the research uptake goes beyond DRC. Within the Protection Cluster, the project will also directly benefit from the cluster's feedbacks and inputs from staffs in the fields.

3. Long-term impact and sustainability

Project staff in the three countries will benefit from dedicated and tailored trainings designed to improve their quantitative/qualitative/dissemination skills on the long run. Teaching materials will be shared with other researchers in order to support continuous learning in each institute. The project will also represent an opportunity for each partner to develop working relations and to promote new cooperation habits among them. The creation of an online group platform will be developed as an information sharing tool on the Liptako-Gourma region.

During the dissemination phase, public events will systematically gather, inter alia, groups of populations and governments' representatives. The sustainability of new communication's channels between the populations and their representatives is considered to be one of the most important objectives to achieve.

The project's materials will be made available to all interested audiences. Policy-makers, researchers, practitioners, civil society actors and journalists will have the opportunity to access the project's main findings and methodology, and engage with the project's staff on the research and possible replications to other regions and contexts.